Design optimisation for solar to green hydrogen plants in South West Wales

Producing hydrogen by electrolysis has traditionally required multiple stages of electric power conversion, resulting in significant efficiency losses and high CAPEX. Hydrogen Waves (HyWaves) has developed a novel renewable power management system for green hydrogen production, avoiding multiple conversion stages (DC-AC-DC) of traditional solutions, by directly connecting the electrolyser stack with solar-PV arrays or other uncontrolled DC green-energy sources. With traditional DC-AC-DC connection, net efficiency loss between the PV power plants and the electrolyser amounts to approximately 10%, with higher losses when the PV plant is operated at low solar irradiation.

HyWaves technology addresses the current complexity, inefficiency, and capital costs of renewable green hydrogen, by eliminating the solar PV inverter, the electrolyser power supply, most of their associated losses, and delivering the direct-current (DC) from PV to electrolyser without any conversion steps. In HyWaves technology, the electrolyser stack is dynamically reconfigured through a power switching system, to match the Maximum Power Point (MPP) of the DC source; the switching electronic components are cheaper and more reliable than the electronic converter it substitutes. HyWaves, in partnership with Cranfield University, has successfully demonstrated the technology potential in a 1kW pilot system.

Main benefits to target customers are: 1) Improved energy efficiency of the DC-DC direct-coupling electronics by up to 10%, with no power conversion 2) 5-20% CAPEX saving by replacing the costly power supply of the stack (AC-DC converter) with cheaper and higher efficiency switching electronics, and removal of MPPT inverters and grid connection 3) Freedom to locate the green hydrogen plant for off-grid applications 4) Generation of additional revenues in areas with constrained solar output.

This project will build upon the outcome of a recently completed Innovate UK Design Foundations project (application number 10049175) that has produced an optimal design of a hybrid solar to hydrogen plant capable of producing electricity and hydrogen. The funding will be used to convert this optimal design into a ˜50kW solar-to-hydrogen pilot plant at the University of South Wales (USW) in order to compare a DC-connected dedicated solar to hydrogen plant (HyWaves electronic chain) with a grid electrolysis plant (standard electronic chain) in same solar PV conditions.

The project will test stakeholders response to HyWaves technology at the pilot plant and will showcase potential applications of HyWaves technology in the University of South Wales (USW) Living Lab to collect stakeholders feedback and inform changes in business model, route to market and commercialisation plan.